Distributed Power Control Network

Race Technology Ltd is a Midlands based company that designs and manufactures high technology electronic products. These products are primarily for use in motorsport and road vehicle development.

We are often faced with problems when we have to interface new electronic systems with existing vehicle wiring looms. Traditional wiring looms are heavy, complex, expensive, difficult to modify, and can be unreliable and difficult to troubleshoot. These problems are getting worse due to the amount of electronics in modern vehicles.

Race Technology has a highly innovative solution to this problem. The old fashioned wiring loom is replaced with a network of small solid state electronic modules that is more robust, easier to install, easily expandable, cheaper, uses less raw material and allows improved electrical power management - thereby reducing carbon emissions through reduced weight and improved efficiency. The traditional wiring loom is replaced by a single wire that connects the modules and carries power and data around the vehicle. The aim of this project is to develop the core technology to prove that the concept works and yields the anticipated functional and environmental benefits.